Scalable and reproducible multi-pixel perovskite photon counting detectors

X-ray based imaging is one of the greatest technical innovations of the 20th century, becoming the most prevalent imaging modality in modern medicine. The World Health Organization (WHO) estimates that over 3.6 billion diagnostic X-ray examinations are performed annually, underscoring the global reliance on radiological techniques in healthcare. Despite their critical role, X-rays are classified as a carcinogen by the WHO’s Agency for Research on Cancer, with repeated exposure posing significant health risks. Consequently, safe acquisition of X-ray images necessitates maximizing image quality within a tolerable radiation exposure limit for patients.
Current X-ray imaging technologies are fundamentally constrained by the limitations of existing X-ray detectors. Mainstream detector technologies are nearing their sensitivity limits. As a result, the quality of acquired images is often suboptimal, and the radiation doses are higher than technologically necessary. These technological limitations significantly impact healthcare, particularly in early disease detection and expanding screening programs. High dose rates in applications such as computed tomography (CT) hinder their ability to be implemented in widespread screening initiatives. The demand for routine diagnostic scans, such as CT scans, has surged by 68% between 2014 and 2023, a trend expected to continue with aging populations and demand for increased preventative healthcare imaging.
Emerging technologies such as photon counting detectors (PCD) are currently entering the CT market and are set to replace existing detector technologies. PCDs offer vastly improved spatial resolution and lower X-ray doses, increasing opportunities for widespread preventative screening programs and earlier disease detection through improved image quality. However, the high cost and complex production requirements of current active layer materials utilised for PCD are limiting their ubiquitous adoption.
Therefore, to enhance the efficiency of medical imaging and enable broader preventative screening programs and earlier disease detection, a new PCD technology is needed. This technology must be affordable, scalable, and capable of providing superior image quality while reducing patient radiation exposure. At the University of Cambridge’s Optoelectronic Materials and Device Spectroscopy group, led by Professor Sam Stranks (Project Lead), our team, including Dr. Hayden Salway (Researcher Co-Lead, Research Associate), is developing a next-generation PCD utilizing the exceptional optoelectronic and X-ray detector properties of halide perovskites. We are also working closely with leading specialists in the detector and readout electronic development from the Science and Technology Facilities Council (STFC) at the Rutherford Appleton Laboratory who will support this project with their expertise and measurement facilities.
Our team has successfully demonstrated the capabilities of halide perovskites for PCD in single pixel form and pioneered novel methodologies to fabricate the first multi-pixel perovskite PCD. These materials have superior properties to leading commercial alternatives, such as Cadmium Zinc Telluride (CZT) and Cadmium Telluride (CdTe). Prepared through simple solution processing methods at low temperatures, we combine the highest quality perovskite crystals with unique interlayers and electrode designs to fabricate state-of-the-art perovskite PCDs, offering a cost-effective, high performance and modular alternative to outcompete existing PCDs.
This project will expand testing of our initial multi-pixel perovskite PCD prototype, optimising device performance and reproducibility whilst scaling up fabrication to larger area detectors. We seek by the end of the project to establish this technology as a leading detector, ready for significant future investment and commercialisation through our recent spin-off company from the University of Cambridge, Clarity Sensors Limited.